Rings and Clamps around DNA in Asgard Archaeal cells: Insights into DNA replication and repair from our closest prokaryotic ancestors

Rings and Clamps around DNA in Asgard Archaeal cells: Insights into DNA replication and repair from our closest prokaryotic ancestors